Femoral Stem Extraction System (STEM-X)

Total Hip Replacement (known also as Total Hip Arthroplasty - THA) uses anti-biotic medical
cement for stem implant fixation; this has been the ’gold’ standard for many years. However,
cement adhesion is susceptible to loosening and as a consequence stem migration causes
adverse pain and discomfort to the patient. Over the last 15 years total joint arthroplasty in
50% of all cases have moved to the use of ‘press fit’ non-cemented prostheses. However,
failed non-cemented implants are very stubborn and challenging to remove during Hip
Revisional (HR) surgery leading to excessive losses of healthy bone stock. In most cases an
Extensive Trochanteric Osteotomy (ETO) procedure is required along with a high cost
bespoke replacement implant. An ETO takes approximately 5 hours and costs at least 10
times the cost of a primary THR procedure. An ETO procedure causes excessive trauma, bone
and muscle dissection, and further poor patient recovery and inadequate mobility.
Orthoserve have developed their concept - STEM-X, a non-implant specific surgical femoral
stem extraction system that is capable of removing failed non-cemented prostheses with
minimal bone loss in 30-40 minutes (total procedure time 1.5 hours). The proposed
technology must be: (1) simple, easy-to-use, produce repeatable results; (2) gives rise to
minimal muscle dissection, blood-loss & bone-loss; (3) reduce the time patient under
anaesthetic; (4) insure minimal operative time & surgical costs; (5) non-implant specific; and
(4) allows for earlier patient discharge/recovery & better post-operative mobility, reducing the
need for further follow-up surgery. Finally the system allows for the replacement implant to
be one size up from the one removed avoiding the need for bespoke and high cost implant
manufacture. Also, using the STEM-X system will reduce non-cemented HR clinical costs to
that of primary THR procedures thereby providing huge savings for the NH and private
hospitals.